Ethanol V4 Engine Adaptation

We propose the development and adaptation of an existing petrol-powered V4 Internal Combustion Engine (ICE) to run on ethanol derived from agricultural waste slurry. This project involves designing, testing, and refining a prototype, with the ultimate goal of taking the adapted ethanol-powered engine into full production in Pembrokeshire, Wales. The success of this project relies on the Berkeley Coachworks team testing a selection of improved components and electronic injection control to optimise engine performance, ensure reliability, and achieve compliance with emissions standards. This engine will be suitable for various applications, including lightweight vehicles, agricultural machinery, marine vessels, and light aircraft.

The automotive and small engine industries face a significant gap in the availability of sustainable, high-performance engines. Traditional ICEs contribute heavily to carbon emissions, creating a pressing need for alternatives that support environmental goals while maintaining performance and affordability. Furthermore, the UK, particularly Wales, possesses a wealth of skills and expertise in engine production. This region has a strong tradition of engineering excellence, with a community experienced in manufacturing and innovation. However, these local capabilities are underutilised in developing high-quality, British-produced sustainable engines.

The V4 ethanol-powered engine is innovative because it leverages ethanol, a renewable and low-emission fuel, to power a robust and versatile engine design. This engine combines the environmental benefits of ethanol with the reliability and performance of a traditional V4 engine. The V4 configuration is chosen for its cost-effectiveness, compact size, and good balance, making it ideal for a wide range of applications. Ethanol derived from agricultural waste supports a circular economy, reducing waste and promoting sustainable farming practices. This clean fuel produces lower emissions, can be locally produced, and supports rural economies.

The market for sustainable, lightweight engines is significant and rapidly growing. In the UK, the demand for low-emission vehicles and engines is increasing, driven by regulatory changes and consumer preferences. The initial partnership opportunities highlight a clear market need, while potential applications in marine, light aircraft, and the automotive sectors expand the market opportunity substantially.

The Trecwn site, with its rich history as a former Navy armaments factory, is poised for rejuvenation. This project will harness local skills and expertise, fostering economic growth and community development. The success of this project will address a significant market need and contribute to regional economic development, job creation, and the promotion of sustainable practices across multiple industries.